Enhanced Software Defined Telemetry for Ground and Flight Testing

This project will develop new broad band measurement technology for the use of aircraft engine manufacturers in developing new engines; it will also be useful for other manufacturers and operators of gas turbine engines used in ships and in electricity generation. The project is a collaboration between two small hi-tech engineering companies, TBG Solutions and SCITEK Consultants, located in the East Midlands. The technology will allow faster and more efficient recording of measured data from an engine under test, resulting in considerable cost savings, reduced fuel consumption and reduced emissions. Key aspects of the project include development of a sophisticated miniaturized software defined wireless radio data transmission equipment, new antenna (aerial) designs for use in flight tests, and installation of a second-hand aircraft engine to allow testing and demonstration of the new products.